Investigating the interactions of incretin hormone mimetics with hypothalamo neurohypophysial system arginine vasopressin and oxytocin release.

ur research focus over decades has been the osmoregulatory function of a special collection of neurones in a
part of the brain called the hypothalamus. Magnocellular neurones (MCNs) make the peptide hormones
arginine vasopressin (AVP) and oxytocin (OXT) and release them peripherally into the blood circulation from
nerve terminals in the pituitary gland. Once secreted, these peptides modulate physiological parameters such
as blood osmolality, blood pressure and blood glucose by acting on specific receptors in the periphery to
maintain homeostasis. There is a resurgence in interest in AVP and OXT, which stem from clinical associations
with body mass index, and consequently diabetes, obesity, and metabolic syndrome.

When we eat a meal the gut releases hormones, aptly grouped as gut peptides, to control the amount of food
and fluid we ingest by acting on specific receptors to promote a feeling of fullness. Interestingly, MCNs express
receptors for gut peptides GLP-1 and GIP at the cell body and nerve terminals in the pituitary, so potentially
integrate signals from endogenous gut peptides as well as new pharmacological circuits created by incretin
mimetics. There is currently a dearth of information about how gut peptides and incretin mimetics interact with
receptors expressed by this crucial axis. We will use viruses to deliver genetic tools to decrease production of
gut peptide receptors in rat MCNs. We will then feed these rats meals at a specific time of day (schedule-feeding)
to investigate roles in feeding. We will investigate hormone release from isolated MCN tissue preparations and
pituitary glands using state-of-the-art biosensor cells. We will investigate the pharmacological actions of incretin
hormone mimetics on AVP and OXT release mechanisms by phosphoproteomic analysis of the pituitary gland.
We will use genome-wide association study (GWAS) data derived from various tissues and cell-types to guide
proteomics target identification towards clinical significance. In all animal studies we will measure food and
water intake, hormone release, and alterations to cell functions, to better understand the physiological and
pharmacological roles mediated by gut peptide receptors in MCNs.

Understanding MCN gut peptide receptors is essential for our knowledge of current treatments of diabetes and
obesity that use stable peptide analogues in humans. This data may inform about some of the many undesired
side effects of GLP-1 receptor treatments and as a result, may help with design and development of new drugs
for more targeted methods of activating receptors at specific sites, and thus influence current therapeutic
strategies.